Collecting and Connecting Portrait-sitting Experiences: a Re-evaluation of Experiential Feedback in Enhancing Knowledge and Understanding of Portraitu

Collecting and Connecting Portrait-sitting Experiences: a Re-evaluation of Experiential Feedback in Enhancing Knowledge and Understanding of Portraiture